Transfer Learning for Robust, Resilient and Transferable Cyber Manufacturing Systems

Digital Manufacturing relies on pervasive and ubiquitous use of Information and Communication Technology (ICT), sensors, intelligent robots to deliver the next generation of intelligent, co-operating and interconnected manufacturing systems. The research is aimed to improve techniques that can be used to develop digitalised manufacturing systems to reduce existing inefficiencies in production processes that impact on production costs, unplanned downtime, quality and yields. This is not only detrimental to manufacturing businesses but has a negative impact on the UK Economy. The current productivity levels of UK manufacturers and suppliers is lagging behind global competitors and prevents the UK from successfully competing with other countries in the manufacturing domain - which is vital to keep businesses and jobs in the UK rather than relocate production abroad.

The UK Government wants to increase the strength of the UK Manufacturing Sector. A key means of doing this is the widespread adoption of industrial digital technologies (IDT). Cyber Manufacturing Systems (CMS) are the building blocks of digitalised manufacturing and generate vast amount of data that can be used for real time decision making to achieve optimised performance through predictive and prescriptive analytics. The latter are techniques that use, combine and analyse available data to develop computational models that can predict future outcomes and determine the best course of action.The research, under the fellowship, solves some of the existing problems in this area (CMS), developing new techniques and resources for predictive and prescriptive analytics with the potential to increase efficiency, accuracy and productivity of manufacturing processes. Businesses are therefore more likely to adopt IDTs and improve profitability and sustainability and provide high-quality jobs in a thriving part of the economy.

This project will study novel and robust data analytics methods that will enable to build predictive models that take into account uncertainty, complexity and dynamic behaviour of productions systems. The project will involve:

Objective 1 - develop algorithms that can reuse previously acquired data/knowledge to build more accurate predictive models that work well in the presence of noise (i.e. 'robust'), are able to adapt to changes over time (i.e. 'resilient') and can be scaled up across multiple factories (i.e. 'transferable').

Objective 2 - develop and test novel non-parametric methods for estimation of uncertainty and risks associated to a decision to enable real time mission and safety critical decision making (both automated and human driven) based on predictions.

Objective 3 - iteratively develop, deploy and test predictive and prescriptive models in real and simulated industrial scenarios to obtain acceptable level of performance, usability and robustness.

There will be significant involvement from industrial collaborators who will provide labelled and aggregated datasets for testing the proposed methods through computer simulations and enable feasibility studies to be conducted in factory environments.

The outcomes of the research, as mentioned above, are ultimately to improve the quality of products, achieving less wastage and unnecessary costs. Through increased adoption of IDTs, the production of goods will, importantly, be more efficient, reliable and profitable. This will support the regeneration of the Manufacturing Sector and boost the global competitiveness of the UK.

Potential impact
The UK Government has crystallised the necessity for growth in the manufacturing sector via the adoption and integration of industrial digital technologies [1, 2]. The Government's aspiration is for the UK to become a World leader in Digital Manufacturing by 2030. However, at present the manufacturing sector has a 20% deficit in productivity compared to its main European competitors. Against this backdrop, my research will help to combat the UK productivity gap, stimulating the incorporation of digital technology within UK industry. Cyber Manufacturing Systems (CMS) are the foundations of digitalised production systems - my research will develop new machine learning techniques and toolkits for robust, resilient and transferable CMS. This will manifest in improved understanding of the benefits of IDTs adoption, and their value,and inspire confidence for manufacturers and suppliers to invest in this area. The beneficiaries of my research are a) the UK Economy, b) Organisations within the UK and International Manufacturing Sector, c) members of the public.

The UK Economy will ultimately benefit from my research, as aforementioned, via uptake in industry and the subsequent increase in productivity within the Manufacturing Sector (also potentially leading to job creation and re-shoring to the UK). This will foster global competitiveness, whilst helping to realise well publicised political aims.

Organisations within the UK and International Manufacturing Sector, beginning with my industry collaborators (TATA Steel, Crown Packaging and Vortex IoT), will prosper in terms of economic enhancement. My work during this Fellowship will bequeath new and improved processes that can be implemented in multiple manufacturing domains. This will achieve increased accuracy, efficiency and flexibility, less wastage of products through quality improvement, reduced costs and enhanced profit margins through failure reduction. Corporate performance will be markedly improved. This will have strong impact, particularly on SMEs, supporting sustainability, investment and expansion.

Members of the public will be engaged, through the outreach activity that is integrated in the Fellowship. This includes Science Festivals and initiatives such as the Fujitsu Young Ambassadors Programme. The dissemination of the research will acutely increase public awareness and comprehension of Engineering and the relevance of industrial digital techniques in the Manufacturing Sector. Specific audiences that will be targeted, in alignment with my commitment to developing the future workforce and supporting economic regeneration, will be School Children and those in Further Education.

In short, the research will produce a range of far reaching impacts that will culminate to drive forward economic prosperity; help to promote and propel the incorporation of digital technologies within the Manufacturing arena; and complement the Governments agenda for achieving productivity growth and economic competitiveness.

[1] UK Government. Building Our Industrial Strategy Green Paper. 2017 (https://beisgovuk.citizenspace.com/strategy/industrial strategy/supporting_documents/buildingourindustrialstrategygreenpaper.pdf)
[2] Group IDRW, Made Smarter Review 2017 (https://www.gov.uk/government/publications/made-smarter-review)